University of Nottingham and I20 Limited

To develop digital parametric tools from the concept design to the file-to-factory manufacturing process of steel structures for lightweight roofs and cost effective Building Integrated Photovoltaic structures.